The University of Essex and Check4Cancer Limited KTP 21_22 R5

To develop an Artificial Intelligence model for diagnosis of patients with suspicious skin lesions, based on digital and dermoscopic images, as well as clinical metadata including patient's age, skin lesion history and lifetime melanoma risk score.